LIQUID: Logic-based Integration and Querying of Unindexed Internet Data

The Deep Web is constituted by data that are stored outside web pages, normally
in databases or files, and are accessible by querying them through web forms.
Deep Web data sources, apart from having local integrity constraints enforced
on them, are characterised by so-called access limitations, due to the input
requirements of the forms, and such limitations restrict the set of that that
can be ``reached'' by queries. Moreover, in general, recursive query plans are
needed to provide the maximum information as answer to a query. In the project
LIQUID (Logic-based Integration of Unindexed Internet Data), we address the
problem of integrating Deep Web sources and making them queryable through a
global schema, representing all underlying data. The global schema employs
constraints to model properties of the domain of interest, which are not
necessarily reflected by the data stored at the heterogeneous sources. In this
project we plan to study formalisms to represent Deep Web integration systems,
and to devise scalable query processing techniques for such systems. We plan
to study static and dynamic techniques to reduce the query processing cost, by
employing logic-based reasoning techniques on constraints and access
limitations. We plan to build a prototype implementing our findings. LIQUID
will face ambitious challenges, due to the variety of formalisms and problems
into play.

Potential impact
The long-term beneficiaries of the results of LIQUID are all organisation and
individuals that use Deep Web data. Among these, we mention:

- Private firms, especially aggregators of services and meta-search
engines focused on a vertical business (e.g., search engines for flights).

- Public sector organisations who need integration of web data, e.g. for crime
detection or building price indexes.

- Users in the wider public who use data integration services. Such services
are gaining in importance; we mention, for instance, that companies like
Microsoft and Oracle are now more focused on data interoperability than on
traditional data management.

- The research community engaged in research in areas such as database theory,
web information integration, knowledge representation and reasoning,
intelligent database systems.

The research planned in LIQUID, once properly transferred, in the medium-long
term may serve to the UK IT industry to increase its international
competitiveness.